DigiPass

The overarching objective of DigiPass is to enhance the digital maturity of the European communities that develop materials and intermediate products. The project will develop recommendations and clear routes toward digitalized circular business models. The overarching key result of DigiPass is to create a sustainable platform which includes support for Digital Materials & Product Passport and for collaborative innovation-by-design processes in a circular economy served by advanced materials. A business model for operating such a platform completesthe overarching objective. DigiPassis harmonizing and synergizing collected materials data sources and digital infrastructures. This will enable interoperability of data exchange, and standardization of advanced materials knowledge representation at all maturity levels. Accelerating the design, development, and production of advanced, safe, and sustainable chemicals and materials, as they are necessary for innovative products, calls for a collaborative approach involving different stakeholders to support durability, repair and overhaul, reuse, and recyclability of products. DigiPass project impacts all materials development communities over the whole circular value chain.